'Neighbourhood Support Teams' - digital service

BRIEF: emerging or increasing needs of society during and following the Covid-19 pandemic; make UK more resilient to similar disruption; demonstrate both realistic and significant benefits for society (including communities, families and individuals).

SOCIETY NEEDS

New digital service to help vulnerable citizens, such as frail elderly loved ones living alone or people self-isolating, by connecting them to family, carers and neighbourhood community, so they feel socially linked and less isolated, feel more cared for and valued, have an easier mechanism to express their needs and concerns, and feel it's easier to ask for help.

And the digital service helps the neighbourhood community volunteers, families, friends and health and social carers to get together, assist their teamwork and coordinate their acivities, to help look after, care for and support vulnerable citizens.

With covid-19 communities came together and people volunteered; street wardens went around calling and checking if people were ok.

This new digital service will address these needs and is provisionally called "Neighbourhood Support Teams."

We became community wardens and saw people put energy in. But it was difficult to know who had done what, or if people felt comfortable and secure to express their needs. There was huge goodwill and energy, people were mobilised but without the necessary tools, so people resorted to using WhatsApp groups, but it didn't involve families and it didn't involve health and social carers...

The idea is to have a digital service that allows people to securely setup care teams. Users can be assigned a variety of roles and people can easily create 'care needs' (such as help with shopping, collect a prescription...) and these needs can then be shared and done by the helpers. It gives people an at a glance view to see everybody's needs are being fulfilled.

A person could click to say 'fever/cough' and it will help community health and social carers become involved and (say) phone to ensure the family know what to do and what support they can receive. It means the local community can give people more support when they need - maybe delivering a food hamper and checking they have essential medicines and sanitizer equipment.

The digital service will be flexible for future needs. Example, as society starts to unlock vulnerable people still need emotional and physical support - perhaps with anxities about going out.

LEVstone will work with local communities to co-design this innovative service.

EXTENSION - to increase speed to market and extend the positive impacts of the project.